Skills and Talent Insight Platform for PEMD

This project is to further develop our labour market analytics platform (Stratigens(tm)) to identify existing locations for PEMD skills and to identify adjacent skills pools that could be accessed by companies needing to find talent in order to drive the electric revolution. By creating a specific PEMD skills module that will define the PEMD skills gap, identify pools of talent and pools of talent that could be upskilled or reskilled most easily, we can specifically address the skills and talent needs of the PEMD sector.

The traditional approach for companies to get this talent and skills insight is to spend considerable time on research projects with external consultancies. The PEMD version of Stratigens will provide insight within seconds, at a fraction of the cost of traditional research approaches. This approach is innovative as it focuses on the skills gap, accessibility and potential to upskill and reskill for very specific skills using large, aggregated external datasets we have already developed. The retraining of our machine learning module to identify adjacent skills for retraining will help companies in the PEMD space understand their skills supply chain, enabling them to make data led workforce decisions with confidence.